M2M interoperability test and verification tool

This project addresses a constraint on the deployment of machine to machine ("M2M") low
power wireless networks that must work faultlessly.
Loosely, M2M industrial networks mimic the established Bluetooth protocol which links
paired consumer devices such as an iPod and a headset. M2M is newer, and shipments of
devices are projected to reach 25 billion by 2015.
As with Bluetooth, M2M protocols embody standards to ensure that devices from one supplier
talk to those from another. But there is a difference between their environments: when
Bluetooth fails, perhaps causing a lost connection between iPod and headset, a consumer can
reboot the system. But in M2M there is no operator present to reboot the link. So failure
must be avoided, particularly where the on-cost is high; and failure is not an option in life
critical applications.
Leading promoters of M2M protocols, such as Zigbee and Weightless, recognise the need for
flawless inter-operability, and fear that adoption of M2M systems will be sub-optimal if, as
with Bluetooth, their standards are not met. Coveritas promotes a technology for verifying
software. It harnesses the power of randomisation to automatically generate use case tests
that go far beyond conventional test routines and can find bugs that are missed by other
techniques. This technology could provide the verification standard for inter-operability
across the whole M2M sector.
Our current product would require a major development to become a test and verification tool
for determining the robustness of M2M systems. As an SME, Coveritas will need to turn to
the capital markets to fund this, and so plans a careful examination of the market
requirements, which if positive, will support the case for raising equity capital.
In brief, the current project is to characterise the market's requirement for an unmet need: ie
for the means to verify adherence to standards established for M2M low power radio
networks.